VineAI: Artificial Intelligence for Fungal Disease Management

Deep Planet aims to detect and predict downy mildew, powdery mildew and botrytis diseases in wine grape plants in the UK by leveraging satellite imagery and machine learning or artificial intelligence. This project is implemented in collaboration with NIAB (Kent), Gusbourne Wine Estates (Kent), Chapel Down Vineyards(Kent), NyeTimber (Kent) and Rathfinny Wine Estates (Sussex) as partners. Our goal is to introduce cost efficient and scalable precision agriculture solutions to wine grape farmers and businesses in the UK to accurately detect, and predict key fungal diseases (botrytis, powdery and downy mildew) and provide a cost effective and reliable solution that can replace inefficient disease detection methods of monitoring with human scouts or with drones.